CR Innovation Voucher Application

CorporateRegister .com is the most comprehensive open global database of sustainability reports sourced from the companies and other organisations all around the world. Our intelligent systems simultaneously track and record relevant non-financial reports from 179 countries in a range of languages.
We currently profile 62,000 sustainability and similar non-financial reports from 12,000 organisations, making them available to 43,000 registered site users.